Glasgow Caledonian University and Mitsubishi Electric Air Conditioning Systems Europe Limited

To embed understanding of Industrial Internet of Things, predictive and prescriptive analytics, to allow development and implementation of a model for monitoring and optimisation of production processes, that will translate into higher manufacturing yield, productivity and capacity.